Radical novel design of a haemodialyser based on fluid mixing

Haemodialysis is an extracorporeal method to cleanse blood by removing metabolic waste. The patient’s blood is pumped through a dialysis module and returned back to the body, while a dialysate solution carries away the waste solutes extracted from the blood through semipermeable membranes. Haemodialysis typically involves 3 treatments a week lasting 3 to 4 hours, a long and costly process. Haemodialysis is critical because more than 850 million people are affected by kidney diseases worldwide, of which 2 million suffer from kidney failure. It costs the NHS 1.05 billion £ in 2023 (about 30,000 patients).
There has been limited recent improvement in the science of haemodialysis as the design of haemodialysers has followed an established line of thinking. Our aim is to develop a radical new design that leads to a significantly improved efficiency of haemodialysis.
The standard method of improving haemodialysis has been to increase the surface area of the membranes separating the two fluids. Thousands of blood-carrying hollow fibres with diameters as small as 200 microns are used in industrial dialysers.
We wish to completely disrupt this traditional disciplinary thinking behind haemodialyser design. Our radical idea is to introduce active mixing into the flows and not to increase the surface area. As established from the analogous theory of heat exchangers, mixing will enhance the solute removal by a hundredfold. The wall-shear stresses due to mixing will be kept significantly below the level causing haemolysis (destruction of blood cells) and will help remove the solute build-up on the membrane, a recognised issue with current methods that detrimentally impedes an efficient solute transfer.
We will tackle this problem by utilising an interdisciplinary combined methodology involving numerical simulations, experiments and real haemodialysis tests. These tasks will be all coordinated and supervised by our highly specialised and complementary team, composed of experts in fluids engineering, renal medicine at the University of Sheffield and the Clinical Lead for haemodialysis at the Sheffield Teaching Hospitals. We will address three objectives:

Quantify the role of active mixing in enhancing solute transfer and fluid dynamics through cross-validated simulations and experiments.
Design, build and test our novel haemodialyser, using real blood and industrially available dialysate fluid.
Verify that our dialyser leads to a more efficient dialysis and meets all safety requirements, i.e. avoiding blood haemolysis and clotting.

Our project is of critical importance as it could lead to a transformative change in this area of medicine. The impact of our research will be immense because our radical design will lead to cheaper and faster haemodialysis, drastically improving the lives of millions of patients worldwide. Our impact will be beyond medicine, fluids engineering and physics because a significant enhancement of passive scalar transport will be relevant in other scientific areas, such as food processing, chemical engineering and biotechnology. Our more efficient dialysis system will help sustainability and a greener nephrology because it will lead to reduced carbon footprint and water usage. Part of our dialyser will be re-usable, leading to reduced material usage and related costs.